The University of Essex and Spread a Smile KTP 25_26 R3

To use evidence-based research and expertise to demonstrate the positive impact of entertainers from a specialist children's charity who visit seriously ill babies, children and young people in hospitals, and to create an evaluation framework to enable the charity to optimise their service design and increase income streams.